Virtual Delivery Fleet

Our proposed solution puts delivery drivers and companies in control of their vehicle needs without the need for holding a large scale fleet. The solution links suppliers such delivery drivers, by intelligently matching work rotas with the most expensive tool for the job, the vehicle. The product will permit approved delivery drivers to access appropriate vehicles on a regular or ad hoc short term basis at the times they need it. This model supports drivers who do not have a car or require a specific vehicle type (i.e. particular van size/delivery bike) at a certain time. It supports peer-to-peer sharing of assets alongside traditional vehicle sharing or hire options to provide the right vehicles at the right time. By providing flexibility of service, the traditional delivery modes can be shifted, allowing greater interaction between transport modes alongside more flexible and sustainable delivery models. E-Car is the UK’s first entirely electric pay-per-use car club, developed to provide members of carefully selected communities across the UK with access to full-sized electric cars by the hour. In July 2015, E-Car was acquired by Europcar Group, Europe’s largest vehicle rental and mobility solutions firm. It is well placed to commercialise the outcomes of the project.